Reading as Consumption in later 19th cent France

This PhD will consider how the emergence of the book as a mass consumer product is related to patterns of continuity and change in the consumption of written culture by women in France from the birth of the Third Republic until the start of the First World War. I will address contemporary perceptions of female book consumption and relate these to a study of actual reading practices.